Forming the Business Case to Make Net Zero a Reality

The aim of this project is to enable organisations to inform decisions on net zero initiatives by looking at wider constraints, objectives and insight that specifically aligns to their current situation. This project will broaden the capability of an existing calculation tool that matches financial and outcome performance of an organisation to enable greater insight into the possibilities of carbon reduction. Ultimately, helping organisations model the impact of relevant change and make business cases for net zero initiatives without expensive consultants.